Anglia Ruskin University and Landmark Theatres Limited KTP 23_24 R3

To develop an ethos and culture amongst senior managers to share responsibility for fund raising and in diversifying income streams.